Feasibility of deployable rapid charging to accelerate the take-up of heavily used urban EVs

This project uses data to make substantial, sustainable improvements to urban air quality and reduce noise pollution while increasing economic and social activity and improving the quality of life for residents and visitors. In the process it reduces costs to local authorities.